Glasgow Molecular Pathology (GMP) Node

The development of treatments for many diseases is slowing, with ever decreasing benefits for patients and dramatic increases in cost. We now understand more about abnormalities in DNA and other molecules which occur in disease. This so-called "molecular pathology" is revealing significant variation in diseases which by standard classifications, for example by a pathologist using a microscope, have been indistinguishable. So, for example, we now know that pancreatic cancer is not just one disease but many different ones, potentially with different treatments.

Armed with this knowledge and the fact that most new treatments are being developed to target specific molecular abnormalities, it is becoming clear that a tailored, stratified approach to patient selection is required for many aspects of disease management. Molecular pathology could revolutionise medical approaches but at the moment only a few tests are routinely available in the NHS and their implementation from research though to clinical practice is complex.

The Glasgow Molecular Pathology Node aims to create a dynamic platform that integrates laboratory medicine, including pathology, and informatics disciplines, which handle and analyse the large datasets which emerge from molecular research. In our Node, scientists, pathologists and colleague clinicians will work together to develop and perform new tests, and interpret, deliver and act on results for patient benefit. Glasgow's existing clinical strengths in pathology and molecular diagnostics are delivered from the purpose-built Laboratory Medicine Building within the new £1billion South Glasgow University Hospital campus, which provides services to 52% of the Scottish population. The University of Glasgow's successful restructure in 2010 created multidisciplinary Research Institutes within the College of Medical, Veterinary and Life Sciences which are perfectly positioned to make use of, and support, the proposal.

Our vision is to transform the management of cancer and chronic disease by accelerating biomedical research, high quality healthcare provision and economic growth. We will achieve this by working in partnership with world-leading discovery researchers from the College's Institutes for Cardiovascular and Medical Sciences, Cancer Sciences and Infection, Immunity and Inflammation, Health Economics, Bio-engineering and Computer Science, and with industry, to create a multidisciplinary centre of excellence in research and development of molecular diagnostic tests.

One of the city of Glasgow's mottos is "people make Glasgow". This was well demonstrated in the recent 2014 Commonwealth Games which were full of "people, place and passion" and our vision is to develop the people, infrastructure and collaborative working practices to enable validation and delivery of high-quality molecular pathology.

Our strategic focus and objectives are therefore to build capacity in molecular pathology and informatics, through funding for flexible and additional staffing and dedicated high-quality training to develop expertise. This will enable enhanced delivery and development of clinical molecular pathology; and will underpin the parallel development of pipelines for molecular diagnostics validation.
*We will develop new tests to better diagnose patients and guide their best treatment in cancer, in inflammatory diseases like rheumatoid arthritis, and in cardiovascular and metabolic disease like diabetes, heart disease and stroke.

Successful realisation of this vision will:
*Maximise the impact of major recent infrastructure investment;
*Create the next generation of leaders;
*Deliver high impact innovation in molecular pathology and complex informatics, with underpinning health economic input, to the
*Benefit of the health and economy of the UK, encompassing NHS care, academic research and UK industry; and
*Contribute a critical Node to this successful new UK network.

Technical abstract
Glasgow is ideally positioned to become a Molecular Pathology Node. Our existing clinical strengths in pathology and molecular diagnostics are delivered from the purpose-built Laboratory Medicine Building within our new £1billion South Glasgow University Hospital campus (SGUH), which provides services to 52% of the Scottish population. The University of Glasgow's successful restructure in 2010 created multidisciplinary Research Institutes within the College of Medical, Veterinary and Life Sciences (MVLS) which are perfectly positioned to make use of, and support, the GMP Node proposal.

Our vision is to transform the management of cancer and chronic disease by accelerating biomedical research, high quality healthcare provision and economic growth. We will achieve this by working in partnership with discovery researchers from the College's Institutes for Cancer Sciences, Infection, Immunity and Inflammation, and Cardiovascular and Medical Sciences, and with industry, to create a multidisciplinary centre of excellence in research and development of molecular diagnostic tests.

Our strategic focus and objectives are to enhance our capabilities in molecular pathology and informatics, through funding for staffing and high-quality training to further build capacity and expertise. This will enable greater delivery and development of clinical molecular pathology; and will underpin the parallel development of pipelines for molecular diagnostics from discovery through validation and implementation.

Successful realisation of this vision will:
* Maximise the impact of major recent infrastructure investment;
* Create the next generation of leaders;
* Deliver high impact innovation in molecular pathology and complex informatics for the benefit of NHS care, academic research and UK industry; and
* Contribute a critical Node to this successful new UK network.

Potential impact
Who will benefit from the programme?
While there has been significant advancement in identifying molecular biomarkers and molecular mechanisms of disease, translation to the clinic has been lagging. Through the node this should be expedited so that benefits in the early prediction, prevention and improved management (including personalized approaches) can be realised.

Those who would benefit include:

Patients - we will identify and establish new biomarkers with diagnostic potential in cancer, inflammation and cardiovascular diseases. These outputs will a) hold potential in patient treatment stratification strategies; b) facilitate earlier disease diagnosis; and c) ensure more accurate analysis of diseased tissues. The diagnostics developed will be integrated in healthcare practice helping to improve patient treatment strategies and the manage disease through earlier and more accurate diagnosis.

Researchers and academic community- through development of new molecular assays to assist in mechanistic insights of human disease. We will be able to provide unique resources, tools and databases linked to deeply phenotyped patients with relevant diseases.

Clinicians - through improved prediction, diagnosis and management of patients with relevant disease. Novel validated biomarkers could be incorporated into clinical guidelines and as such impact on clinical care.

NHS and clinical service laboratories - Novel micro-assays of health and disease that will be developed through the Node can be transferred to clinical service laboratories for rapid non-invasive diagnostics that could be used in the clinic.

Industry - will have the opportunity to directly develop, test and validate their platform technologies in an optimal integrated healthcare environment advancing application into practice. Partners will collaborate on multidisciplinary research which will feed on-going developments and enhance their product portfolios. Association with the Node offers SME and Corporate partners the opportunity to further strengthen their reputation internationally, driving longer term economic impact.

Industry participation in training will help to build capacity creating a workforce in hospital practice and primary care capable of developing, interpreting and applying the results of novel molecular tests. This will support the adoption of standardised procedures and processes, optimising practice nationally and beyond. Downstream it is anticipated that this will influence policy-makers in government agencies and regulators to drive new policy changes in treatment and diagnosis.

Pharmaceutical and biotech companies - By identifying novel molecular drug targets as a result of deciphering mechanisms of disease at the molecular level (through validated biomarkers), new therapeutic approaches and drugs will be developed. For example, microparticles as a therapeutic delivery system; microRNA and LnRNA as targets; new or repurposed drug development etc.

Pharma, food industry and regulatory bodies - benefit from the ability to demonstrate potentially positive effects from intervention based on the impact on proteomic biomarkers, which can be employed as surrogates for hard endpoints. Similarly, regulatory agencies can benefit from these surrogates, enabling assessment of benefits, but also potentially harmful effects of novel drugs.

Data management and analysis - Underpinning development is the management of vast datasets. The Node provides the opportunity to develop new informatics and data management systems which integrate across a wide range of diseases and sample types eg tissues and imaging. The close interaction with NHS Greater Glasgow and Clyde Health Board will help to define user functionality and product specification requirements for early adoption within the NHS.